University of Glasgow and Quantum Science Limited KTP 22_23 R2

To embed expertise in semiconductor device fabrication, packaging, and reliability testing to ensure that QS can volume produce materials/inks.